Automating a platform for rapid clinical microbiology

The Company has developed a test allowing the hospital microbiology laboratory to rapidly
detect bacterial and fungal infections in blood. Current methods usually take 1-3 days to tell if
a blood specimen is positive and 5 days to report if it is negative. The new test provides both
positive and negative results in 24 hours which helps to save hospital costs and unnecessary
antibiotic use and will assist in difficult diagnoses. However the test takes 3 hours for a
trained scientist to perform. This manual requirement makes it harder for a busy lab to fit the
new test into its daily workflow
The SMART project is intended to show proof of concept for an automated version of the test.
Running the test on an instrument requires development of new methods for separating microorganisms
from blood contaminants and this is a key risk factor in the project. It is intended
that the final automated method will reduce the amount of hands on time required by lab staff
to a matter of minutes and allow higher numbers of tests to be run per day with improved
accuracy. Hospital microbiologists have said that making the test easier for the lab to run will
make adoption much more likely and this is expected to boost sales significantly in the UK
and worldwide. If the SMART proof of concept is successful the Company intends to
complete development and launch the automated detection product as well as apply this
automation to future products.